Aqua Cube - A fast, safe and efficient closed loop recycling solution for EOL EV battery packs.

Electric vehicles (EV's) are a crucial part of the strategy to achieving a low carbon future and net zero. With adoption of EV's now increasing rapidly, gigafactories being constructed to build them and the batteries on which they rely, new problems arise; how to safely recycle them at high volume and recover the critical materials in them which are in short supply for re use in the circular economy and battery manufacture specifically.

Re- use options for EV batteries are presenting, but ultimately all will need a recycling solution. Plus, there is enormous demand for the critical materials they contain.

High volume recycling is constrained because EV-battery packs aren't designed for easy disassembly for recycling. Mechanical processing/comminution is high-risk in the presence of flammable electrolytes and undischarged batteries. This constraint will become more acute as volumes increase.

Lincoln Storm have developed cost effective safe, high mechanical break open and processing of EV Batteries to separate the components and internals. We are now using these techniques to actively process EV-battery packs for our customers.

Our latest innovation project aims to extend our position in battery recycling enabling us to recycle internally black mass and other outputs from that recycling process so that we now have a fully closed-loop solution.